Variability in Compact Soft X-Ray Sources

Black holes power some of the most luminous X-ray sources in the cosmos, but their precise geometry, and the manner in which they radiate X-rays of a variety of energies is still largely unknown. We consider a novel phenomena, Quasi-Periodic Eruptions, seen in a small number of super soft Active Galactic Nuclei, powered by supermassive black holes, and perform a detailed analysis on another QPE candidate to determine whether it also displays this new phenomenon. We then develop a Machine Learning powered method to find more QPE candidates. Finally, we apply a variety of time-domain and Fourier-domain techniques to a number of X-Ray Binaries (XRBs), which are powered by stellar mass black holes, as they move into a super-soft state to develop a qualitative model for how the geometry of XRBs change over the course of outbursts.